Thermionix Energy

Thermionix Energy is an innovative, First Of A Kind, end-to-end Smart Energy solution for electricity users. Energy Saving – Money Saving – Planet Saving. Thermionix Energy provides the complete solution to allow the Consumer to benefit from reduced energy prices by managing peak demand, whilst meeting the Customer need, making Smart Energy a reality. Thermionix Energy’s patented, cloud based, intelligent energy management system, uses Internet Of Things (IOT) technology to balance building performance characteristics against user requirements and the weather forecast, to ensure that only the energy actually required is used. Thermionix Energy uses lower cost energy to keep Customers warm and safe. It reduces carbon emissions by cutting waste, and supports energy supply resilience by managing peak demand. Thermionix Energy combines three elements to provide a true Smart Energy Solution:- 1. Thermionix Smart Energy Supply - with its EcoSmart24, EcoSmart10 and EcoSmart7 tariffs, we have tailored our electricity supply offering specifically to meet the needs of peak (EcoSmart24) and off peak consumers (Economy7 and Economy10), whilst providing comfort and savings from improved energy control and lower energy costs. 2. Thermionix Smart DSR - our Demand Side Response technology allows us to actively manage the demand profile, whilst still keeping the customer warm. Our Smart DSR technology allows us to offer EcoSmart10 and EcoSmart7 tariffs to Smart eHeating customers. 3. Thermionix Smart eHeating - our unique smart heating control system has been developed to improve the performance of electric heating, especially electric storage heaters and electric water heating. Using our patented Predictive/Adaptive Energy Consumption Control System (PEACCS), we make the most efficient use of energy in domestic, commercial and industrial settings by predicting energy demand and balancing the timing and amount of energy used to minimise cost. Thermionix Smart eHeating has been designed as a retro-fit technology which can be added to existing buildings; from a single occupancy residential property to multi-occupancy residential buildings, office blocks, commercial properties and residential tower blocks. By combining these three elements into a First Of A Kind product, Thermionix Energy, we provide a Smart Energy solution that reduces cost, improves comfort, and looks after the planet.